Failsafe Cryogenic Superconducting Motor for Propulsion in Mobility

Super conducting machines are game changers, as they offer unprecedented performance for light-weighted electrical propulsion system over long distance and Fluxart is building superconducting motors with high power density and high reliability. These motors are ideal to work together with liquid hydrogen based fuel cell systems to achieve zero emission propulsion, due to cryogenic temperatures required to operate with zero resistance electric conductivity.

Existing superconducting motors suffer from low reliability and difficulties in designing and manufacturing. This project aims to establish an innovative technology to develop fail-safe superconducting motors, based on modular design and manufacturing. The fail-safe design ensures the availability to a reduced torque while there is failure in superconductors or the cooling system. And the modular design enable the simplification of design and manufacturing processes for superconducting motors, which can lead to significant cost reduction for Fluxart. The University of Strathclyde has expertise in the application of super-conducting motors in the Cryogenic Test Labs, and will partner in this project to exploit knowhow and apply this to these challenges in Aerospace, and other adjacent sectors.

Fluxart tackles zero emission aviation and heavy duty vehicle markets, powered by liquid hydrogen, for the proposed super-conducting motor technology. Cranfield Aerospace Solutions and HVS will be the project advisors. Other applications in Marine, Heavy Duty Vehicles and Trains are also considered as spill over markets.